Aston University And Higgs & Sons

To implement an innovative cultural change programme that will impact on sector performance by better understanding client needs, re-examining pricing strategy and challenging operational processes.